Production of prototype internal blade inspection system for offshore wind turbines including cost benefit analysis.

Production of a prototype internal blade inspection system for use inside Offshore Wind Turbine blades including a cost benefit analysis.